Antigen discovery and antibody engineering against avian paramyxovirus

Newcastle Disease Virus is a highly infectious Avulavirus with up to a 100% fatality rate in the birds it infects. It constitutes a major threat to the poultry industry, especially in the developing world, as well as to small scale farmers. Current vaccines are only fully effective against some strains of the virus and confer little protection against newer, more virulent strains. The aims of this project are to attempt to develop a vaccine against these newly emerging strains of virus through the expression of modified Newcastle disease virus fusion proteins, in cell culture. These will then be used to generate broadly neutralising antibodies against multiple strains in-vivo. These will be used to further study the F protein structure with a view to creating an effective recombinant vaccine, for poultry, against the virus. AfS, ENWW